COpenPlantOmics (COPO): a Collaborative Bioinformatics Plant Science Platform

Technical abstract
Accessibility to biological data has been hindered by lack of standards, lack of awareness of the benefits and pathways to releasing data that is described by those standards, and lack of services whereby data can be analysed, published and retrieved easily. Barriers exist that prevent scientists from openly depositing their data and metadata, i.e. a lack of interoperability between metadata annotation services, data repositories, data analysis platforms and data publishing platforms. As such, plant scientists might not: be aware that the services exist; have the expertise to use them; see the value in properly describing their data.

This project will build COPO, addressing these issues directly by providing tools for storing, annotating and sharing valuable information as well as promoting clear guidance and training. COPO will develop the software infrastructure to reach the level of interoperability that plant researchers need to describe their data using community-recognised ontologies, bi-directional data flow to and from relevant repositories, and then publish these data for open access. TGAC will manage the hardware infrastructure required to deliver a consistent robust data staging area, linked metadata tracking and data management platform that will support unique accessioned artefacts representing the corpus of data and metadata that describe a body of work. The semantically rich datasets processed and openly published using COPO will allow greater potential integrative analysis using existing tools such as iPlant and Galaxy. New Application Programming Interfaces (APIs) will interconnect existing tools and services, and by developing new RESTful user interfaces that wrap up these APIs, COPO will be a single point-of-entry for plant researchers to disseminate their data all the way from generation to publication. In doing so, COPO will provide mechanisms to improve recognition for data outputs and promote reproducibility in the plant sciences.